Machine Learning for Brain Lesion Characterisation in Multiple Sclerosis Patients

Multiple sclerosis causes demyelination of neurons in the brain and spinal cord. This PhD project will analyse multi-modal brain MRI scans from public and private datasets, aiming to develop methods for lesion segmentation and disease progression analysis which bridge the gap between the medical and machine learning domains. We aim achieve this by incorporating lesion features, via spatial and anatomical priors, investigating the temporal nature of MS disease progression, and integrating information from multiple modalities via domain adaptation. The outcome of these goals will provide increased lesion segmentation performance, better understanding of lesion characterisation, and exploration of disease trajectories.

Furthermore, this PhD project aims to improve current image analysis methods for multiple sclerosis (MS) lesion segmentation on multi-modal brain MRI scans. The application of machine learning algorithms on the biomedical field requires a review of both the healthcare and AI domains. Towards this goal, we present related literature concerning MS lesion pathology and imaging, as well as current methods and challenges in machine learning for brain lesion analysis.